BlockDox - Unique Occupancy Assessment Platform for Buildings

With implications for space optimisation, operational cost reduction, H&S, & energy performance (buildings accounting for ~40% of total energy use, with a significant part of this energy wasted in servicing unoccupied buildings), having accurate knowledge of localised occupancy information is critical to smart intelligent building strategies. Despite representing the primary challenge facing all building operators & facility managers obtaining a precise and reliable measurement of occupancy remains difficult based on current solutions, the impact being that most buildings are inefficiently managed with poor energy performance. BlockDox offers an interoperable platform that can be integrated into any Building Management System. It combines a patent-pending sensor fusion method with unique machine & deep learning algorithms to deliver an accurate assessment of real time & predictive people counting/flow. The solution addresses an unmet market challenge with 99% accuracy with the potential to deliver up to 56% Heating, Ventilation, and Air conditioning (HVAC) savings, improved staff resourcing/use of floor space, improved security implications incl. crisis management. Potential for the solution to be applied to other sectors including Transport, hospitality & healthcare.